Safe and Explainable Decision-making Agents

Algorithmic decision-making is ubiquitous. Examples of algorithmic decisions in form of machine learning models in which agents can already outperform humans include medical diagnosis) or treatment recommendations, lending, autonomous driving, and product recommendation. Thus, already drastically impacting our daily lives while often reducing cost and increasing efficiency or performance of the decision maker. The first challenge we plan to tackle is generalisability and robustness. Adversarial examples showed how Deep Learning models can easily be fooled. This leads to concerns regarding adversarial attacks exploiting these weaknesses and sparked research in defences against them. The same can be said about Deep Reinforcement Learning policies as they often rely on deep neural networks as function approximators. The second challenge is explainability and interpretability. It is crucial to understand why a decision is made and how the algorithm learns from the data allowing practitioners to validate models but also debug them. Especially, in the light of fairness concerns and biases that are inherited from the data set These issues will be easier to address for an explainable/interpretable model. However, common problem with post-hoc explanations is that they may provide insight into which features of the input lead to the decision but give no information about how these features contribute to the decision. In this dissertation, we plan to explore these issues from both theoretical and implementation points of view.